Mechanisms involved in crop resistance to the green peach aphid Myzus persicae

The green peach aphid (GPA) Myzus persicae and other insects produce virulence proteins (effectors) in their saliva that interact with plant proteins (targets) to modulate key plant processes, such as plant defense responses, that make the plants more susceptible to aphid colonization. Hence, we wish to increase plant resistance to aphids by preventing effector-target interactions through the introduction of effector-insensitive target alleles into plants using transgenic and non-transgenic approaches.

If successful, this project will open up a plethora of new avenues to obtain resistance to GPA, and possibility other sap-feeding insects, of multiple economically important plant species.

This project is a collaboration with SESVanderHave UK LTD (SV), a leading breeder of sugar beet varieties with a proven performance worldwide. A goal of this proposal is for SV to develop resources and technologies so that they will be in an excellent position to take advantage of the new discoveries made in this project and obtain GPA-resistant sugar beet more quickly.

The student will focus on achieving the following aims:

-Assess how GPA effectors modulate Arabidopsis thaliana defense responses to aphids.
-Determine to what extent the A. thaliana response pathways modulated by GPA effectors are conserved in sugar beet.
-Examine variations in defense responses among sugar beet lines/accessions to GPA.